Optofluidic pump-probe and Raman spectroscopy

This project will develop fibre-based Raman- and pump-probe spectroscopy methods for liquid-based photochemistry. It will combine hollow-core fibre microreactors with waveguide-based spectroscopy to study (photo-)chemical reactions in situ.